aLL-i engineering framework, tool for innovative design, design integration and manufacturing on living digital twin at cloud

aLL-i is open source framework, innovative product design design integration and digital manufatucturing tool enabled at cloud using emerging technologies available at cloud platfom, It is Cloud -based design and manufacturing tool, as new, emerging paradigm to revolutionise digital manufacturing and design innovation, although cloud-based design and manufacturing is the result of evolution and adoption of existing technologies and design and manufacturing paradigms.

We propose a new pattern for product design and manufacturing, referred to as cloud-based design and manufacturing (CBDM). Cloud-based design and manufacturing (CBDM) in which service consumers are able to configure products or services and reconfigure manufacturing systems through Infrastructure-as-a-Service "IaaS", Platform-as-a-Service "PaaS", Hardware-as-a-Service "HaaS", and Software-as-a-Service "SaaS"

Cloud-based design and manufacturing includes two aspects: cloud-based design and cloud-based manufacturing. Cloud-Based Design "CBD" refers to a networked design model that leverages cloud computing, service-oriented architecture "SOA", and semantic web technologies to support cloud-based engineering design services in distributed and collaborative environments.

aLL-i as cloud based innovative design, design integration and digital manufacturing framework targets to takes it a step further: to update and modify design and manufacturing processes by living digital twins, developed and updated by real data streams . Through sensors, the physical product continuously sends data to its digital twin. If the vehicle has a rattling door, the system will prompt you to download software that will adjust the door's hydraulics.

aLL-i framework enabled to collect information about the performance and use of each product , its engineers also aggregate the data to create updates that will improve the performance of that specific range of product, a very real example of real-time innovation. This process also helps engineers and designers understand what cannot be improved with software updates alone --- crucial information to make bigger innovation leaps when seeding the next version of a product. Traditionally, most complex products could be fully analysed, piece by piece, only twice during their lifetime --- when they were created and when they were broken down at the end of their life cycle. Now that sensors can capture and continuously update the product's digital twin throughout its lifetime, manufacturers have a live window inside the product at all times.

Applied to a system or process, digital twins can eliminate the need for physical experimentation while optimizing performance under different conditions.Digital twins can dramatically lessen the need for expensive tests and physical prototypes, reducing cost and increasing speed of innovation.